Dressing masculine: female sex workers' sartorial expression in early modern Italy

My project intends to queer the history of masculinity and masculine dress in early modern history. There is evidence for
a significant number of female sex workers wearing masculine attire in early modern Italy. However, there is yet to be a
study that investigates the forms that this masculine expression took and women's motivations for gender nonconformity.
My aim is to fill this gap in the scholarship, and to explore the following questions. Did sex workers choose masculine
attire for only professional reasons (to attract homosexual male clients, as authorities worried), or as an expression of
identity? By extension, is there a queer and/or trans history to be brought to light here? What can sartorial expression tell
us about the permeability of gender boundaries in early modern, pre-Enlightenment Europe? I intend to use a
combination of syphilis hospital records, court records, popular pamphlets and travel writing as source material. Syphilis
hospitals recorded detailed notes on patients' attire. Since sex workers were particularly afflicted, an exploration of
syphilis hospital records from across Italy could provide insight into how common it was for female sex workers to wear
masculine attire, what kinds of garments were worn, and their materiality. Court record accounts will be useful for
uncovering sex workers' motivations for cross-dressing. Travel writing, popular pamphlets and publications will provide
evidence of sartorial expression embedded in urban space.